The University of Surrey and 360Science Limited

To use novel Machine Learning methods to improve automation/match rates for contact data matching by learning from user feedback, data analysis and experimentation to improve on 'out of the box' results, increasing the proportion of automatically identified matches, even on poorly structured data.